Quantum Technology

Jona will work on gain-based computing based on coupled light and matter, which is a new information processing paradigm, distinct from gate-based and annealing approaches, and distinct (but complementary) to neuromorphic optical computing.
Gain-based optimisation is essentially a new form of classical computation. There are, however, clear connections to quantum dynamics and, consequently, new paradigms for quantum information processing.
Since some proposed platforms build on ingredients (e.g. cold atoms) where quantum effects occur, it is important to examine how quantum fluctuations influence the spin trajectories and change the basins of attraction to find whether or not quantum fluctuations benefit current platforms, and how they can be controlled.
We will then investigate integrating hybrid quantum-classical annealing methods. This has the potential to combine the strengths of both paradigms, offering a powerful solution for complex computational tasks. In our group we have developed tools that allow us to simulate quantum dynamics of driven systems at small sizes; Jona will combine this with semiclassical approximations at large sizes to understand scaling.